Low cost light-weighting of tubular metal parts.

The aim of this project is to design and develop a manufacturing process and proof of concept
machinery capable of making long length butted metal tubing suitable for light-weighting
structures. These tubes would have a precisely controlled but variable wall thickness (butting)
along the length, with a constant outer tube diameter.
The key project objective is to prove the proposed concept is feasible in practice by making a
variety of metal (steel, aluminium, titanium) long length butted tubes using a semi-automated
process. These tubes would indicate technical suitability in applications where low-cost
weight reduction (in excess of 10%) will be a key selling feature.
The project will identify key production parameters and provide data underpinning the design
of a viable and cost-effective system for volume production.
Reynolds invented butted tubing for bicycles in 1898, a feature that remains important to that
industry even now for weight reduction. Reynolds current processes and production machines
are limited to 0.75 metres in length, made one tube at a time using a “drawn over a mandrel”
(DOM) manufacturing process. However, this process cannot be applied to longer and larger
tubes.
Reynolds proposed innovation will use a different manufacturing concept but use our existing
skills and expertise in metal tube drawing, cold-working, tooling design and lubrication to
increase our probability of success. This opens up new markets in many industrial sectors like
metallic space-frames e.g roll cages where continuous lengths required (2 metres +) are
required and light-weighting has a major benefit to the customer.